Role of peroxisome proliferator-activated receptor-alpha and NADPH oxidases in hypertensive cardiac remodeling

Despite major improvements in treatment, heart failure remains a leading cause of mortality in the western world. Over 30,000 new cases of heart failure are diagnosed each year in the UK alone and its incidence is set to rapidly increase over the next few years. One of the principal causes of heart failure is high blood pressure, which if elevated over a prolonged period of time, results in enlargement of the heart or left ventricular hypertrophy. This process initially compensates for increased blood pressure and allows the heart to continue functioning normally. However, as left ventricular hypertrophy progresses the heart is increasingly unable to maintain normal function, which eventually leads to heart failure. Recent research has suggested that both an enzyme called NADPH oxidase, which generates toxic chemicals called reactive oxygen species, and a protein known as peroxisome proliferator-activated receptor (PPAR)-alpha, may be involved in controlling the changes that occur in the hearts of patients with high blood pressure. The aim of this project is to study the interaction between NADPH oxidase and PPAR-alpha during the development of left ventricular hypertrophy and heart failure. Experiments will be undertaken in genetically-modified mice and in experimental animal models which mimic the human disease condition. Sophisticated laboratory techniques will be used to study how changes that occur in cells may cause alterations in the structure and function of the whole heart. It is hoped that the results of this project will greatly increase our understanding of the mechanisms that are involved in the development of heart failure. This research may therefore be beneficial in helping to develop new and improved drugs for the treatment of patients with high blood pressure and heart disease.

Technical abstract
Despite major advances in treatment, chronic heart failure remains one of the leading causes of mortality and morbidity in the western world. Its incidence is rapidly increasing and it carries a poor prognosis. One of the main underlying causes of heart failure is chronic hypertension which leads to the development of left ventricular hypertrophy (LVH). LVH is typically characterised by alterations in the extracellular matrix and in cardiomyocyte biology, which are initially adaptive in maintaining contractile function. However, progressive LVH leads to chamber dilatation, contractile dysfunction and ultimately congestive heart failure, by the collective process of cardiac remodeling. Recent work from our laboratory has suggested an essential role for NADPH oxidase-derived reactive oxygen species in the processes underlying hypertensive cardiac remodeling, specifically in the development of interstitial fibrosis, myocyte hypertrophy and contractile dysfunction. Accumulating evidence also suggests that deactivation of peroxisome proliferator-activated receptor (PPAR)-alpha, which has an established role in the regulation of myocardial metabolism, may be pivotal in the same processes which underlie the development of LVH. Interestingly, there is increasing data to support a potential interaction between PPAR-alpha and NADPH oxidases as an important component in overall regulation of the hypertrophic phenotype. The proposed project aims to (1) study the role of NADPH oxidase-derived reactive oxygen species and PPAR-alpha in normal regulation of cardiac structure and function (2) investigate how NADPH oxidase and PPAR-alpha may together influence myocyte biology and extracellular matrix structure (3) evaluate whether inhibition of NADPH oxidase and/or reactivation of PPAR-alpha can reduce cardiac remodeling. In order to specifically address the role of PPAR-alpha and NADPH oxidase in the remodeling process, experiments will be undertaken in PPAR-alpha-/- and Nox2-/- mice and in double knockouts generated by crossing these two strains. Studies will be performed in both normal mice and in those subjected to chronic pressure overload. Assessment of cardiac NADPH oxidase and PPAR activity/expression and interstitial fibrosis and will be correlated to changes in left ventricular structure and function, both by echocardiography and invasive assessment of pressure-volume relations. The results of this project should help to establish the significance of interaction between PPAR-alpha and NADPH oxidases in overall regulation of the hypertrophic phenotype. A detailed understanding of their involvement in the processes underlying cardiac remodeling may be beneficial in the development of improved strategies for the treatment of human cardiac disease.